Gateway

We have developed to prototype a remote control system for electrical appliances. The efficient use of this system will greatly reduce energy consumption in lighting,heating and air conditioning.We require expert assistance in securing our intellectual property in order to be able to raise the funding required to progress to manufacturing.